mySymptoms Digital Therapeutic

Almost 1 billion people suffer from Irritable Bowel Syndrome (IBS) with it affecting approximately 11% of the global population and 17% of the UK population. IBS symptoms cause a reduction in the quality of life for many sufferers, along with a significant cost burden to both the NHS and to employers from lost productivity.

Our vision is to provide patients with a self-care Digital Therapeutic mobile app that will identify their unique trigger foods and lifestyle factors by analysing their food, lifestyle, and symptom diary. It will guide the patient through a therapy to eliminate their symptom triggers, leading to a reduction in the patient's symptoms and an improvement in quality of life.

Our aim is for the NHS to experience a reduced demand on GPs, gastroenterology, and dietetic services, and for employers to see improved productivity and reduced absenteeism in their workforce.

This project has two aims - first to establish a budget impact model to demonstrate the potential business case for the adoption of mySymptoms within the UK's NHS, and secondly to develop a proof of concept on the mySymptoms platform based upon existing research already undertaken by academic partners.